Slave-ownership and the National Portrait Gallery.

This project examines the links between the NPG and historical transatlantic slavery. In particular, it seeks to understand the impact of wealth derived from slavery on its founders, donors, and the sitters represented in its portraits, thus acknowledging a history that has long remained hidden.